Blue Economy Messenger

"We are on a mission to protect the global marine fishing ecosystem, improve regulatory compliance, and save fishing operators money. Our vision is of a safer, fairer and more sustainable industry where the main source of protein for ? of the world's population is secured.

To achieve this we need to tackle the problems of illegal, unregulated and unrecorded fishing practice, especially the problem of bycatch and discards. If these problems are not tackled then the fishing ecosystem and its industry will decline. We believe this can be accomplished through use of Edge Intelligence Technology (Edge AI) delivered to captains, crews and shorebased stakeholders at point of operation.

**FrontM is an AI platform company** focussed on overcoming digital poverty in remote and isolated environments, such as the Blue Economy. The [World Bank][0] defines the blue economy as the _""sustainable use of ocean resources for economic growth, improved livelihoods and jobs, while preserving the health of ocean ecosystem.""_

We're partnered in this venture by **Nick Lambert Associates International**. They are a [Blue Economy][1] solutions company creating concepts and projects to provide socio-economic benefit in the marine and maritime environments. We're also partnered by **Inmarsat Global** ([LSE][2]: [ISAT][3]) is a British [satellite telecommunications][4] company, offering global mobile services.

Blue Economy Messenger (BeM) is FrontM's AI powered product to transform how fishermen plan their routes, catch fish, log the catch, abide to regulations and sell their catch.

[0]: https://en.wikipedia.org/wiki/World_Bank
[1]: http://nlaltd.com/the-blue-economy
[2]: https://en.wikipedia.org/wiki/London_Stock_Exchange ""London Stock Exchange""
[3]: https://www.londonstockexchange.com/exchange/searchengine/search.html?lang=en&x=0&y=0&q=ISAT
[4]: https://en.wikipedia.org/wiki/Communications_satellite ""Communications satellite"""